Star Formation in the inner Galaxy

The project focuses on Star Formation within the inner Galaxy, initially focusing on the inner 3Kpc and the CMZ. The project will involve using the data collected from CHIMPS2 to investigate Star-forming processes traced J=3->3 rotational transition of the various isotopologues of Carbon Monoxide.